The University of York and PSHE Association KTP 21_22 R5

To enhance support for children's mental health and emotional wellbeing by creating classroom resources and training for teachers based on the latest research in developmental psychology and neuroscience.